The Careful Infidel: Calvinist Anthropology in the Works of Robert Louis Stevenson

This thesis seeks to offer the first comprehensive analysis of Robert Louis Stevenson's Calvinist
imagination. Through a consideration of his corpus as a whole, including his life writings, fiction,
essays and letters, I shall undertake a reading which focuses on the theological dimensions and
functions within his works. By utilising a religious lens to open up aspects hitherto obscured, I shall
endeavour to transgress the divisions conventional critical approaches assume, to argue Stevenson's
engagement with the Calvinist and Scottish Presbyterian tradition constitutes the elusive, unifying,
factor to his works.
My PhD will build upon my current MRes research, which focuses on the literary double within
Stevenson's fiction ("Jekyll and Hyde", "Markheim" and The Master of Ballantrae) and demonstrates
how he engaged with the Calvinist anthropology of self and double predestination, to provide a positive
- redemptive interpretation of the doppelgänger and duality. This represents the culmination of a
sustained study of theology and literature throughout my BA Theology which has enabled me to
identify how theological work can be accomplished through narrative and poetics. A recent module,
'God and Gothic', allowed me to expand this focus to include doctrinal explorations undertaken through
genre. My undergraduate dissertation on the effects of collective consciousness and memory will also
benefit this study. Additionally, I elected to study several undergraduate English modules in language
and stylistics to equip me with critical analytical skills required. My present involvement as a Reviews
Editor in a new journal from the University of Nottingham Humanities department has also enhanced
my familiarity with cross disciplinary efforts. My experience in academia has provided me with the
integrative methodology needed to extend my focus beyond Stevenson's fiction, to his nonfiction, and
means I am ideally placed for an interdisciplinary project of this nature.